KamiCoach

KamiCoach is developing a trusted intelligent voice-enabled companion providing: Individualised parenting plans complete with inbuilt activity reminders; 24/7 access to expert guidance through conception, pregnancy, birth, and early parenting; while teleconsultation from our vetted specialists affords parents the coaching and support they need to follow social distancing guidelines as they develop effective strategies and schedules that enable them to: work in a happy and productive way throughout their pregnancy; enhance self-efficacy and wellbeing throughout early parenting; and balance becoming their child's best first teacher with home-working as they return to work.

Kami aims to be the one unifying voice in a myriad a misinformation and toxic sponsored posts.